Face mask inactivating viruses and bacteria

The project addresses the need for reliable, re-usable, high-grade PPE for HCW and people in emergency rooms. The specific aim is to satisfy the public need exacerbated by the COVID19 pandemic. In the U.K., one in four doctors is off work because they are either sick or in self-isolation, according to the Royal College of Physicians. In Italy, most infections occurred in hospital emergency rooms due to the volume & traffic of people without masks. Overall, 10% of those infected with COVID19, were HCWs. This increases the strain on the NHS and other National Health organisations, especially during a pandemic.

**The specific innovation** is a face mask for protection against viruses and bacteria. The novelty of the mask is created by a combination of know-how from a number of different medical fields. The mask does not simply filter out harmful pathogens, but also inactivates them, rendering viruses incapable of pathogenesis. The approach is unique in the way it combines the best aspects of the two main types of PPE:

a) Common filter based face masks -- light and portable, value for money, offers reusable models

b) SCBA based PPE (for example hazmat suit) -- offers the highest grade of personal protection, suitable for work in high-risk environments

The current invention is light and portable while also offering enhanced protection like SCBA-based PPE. The invention solves the drawbacks of filter-based masks (ssRNA viruses are 6-10X smaller than the filters in the highest grade surgical masks, like N95) and of SCBA equipment, which is single-use and exceptionally expensive.

Our target groups include A&E staff, Advanced Paramedic and Emergency Medical Technicians, GPs during an epidemic, all other HCWs, visitors to A&E rooms.

“Extension for Impact” process aligns with our goal to scale our HFEF protective mask to reach specific market niches. The additional funding will increases the innovation’s impact and speed to market.

Our Primary market will be A&E staff and GPs in the UK and the US. We use the fabless business model allowing us to benefit from lower capital costs while concentrating their research and development resources on the end market. Our team members have experience in implementing Horizon 2020 projects and offer a unique combination of skills in business and strategy, marketing & sales, engineering, and product design, and serial entrepreneurship.